wHole AiRcraft Multidisciplinary nOise desigN sYstem (HARMONY)

HARMONY will provide the UK aviation industry with unsteady flow and aeroacoustic prediction capabilities for the key airframe and propulsion noise sources associated with future concepts for entry into service in 2020 and beyond. These are essential to achieve the Global ACARE 2020 and 2030 entry into service emissions targets for noise, fuel burn and NOx through multi-disciplinary optimisation design. HARMONY will provide a step change in aeroacoustic modelling capability validated by high fidelity measured data, and facilitated by increased collaboration between UK aviation noise research teams at Southampton and Cambridge Universities, and the major UK aerospace industrial organisations Rolls-Royce, Airbus Operations Ltd and Bombardier. Application of this new capability will place the major UK aerospace OEMs and their associated UK aerospace supply chains in a position to win a major part of the very large post-2020 high-value civil aircraft market